Virtual Reality: Pioneering Advances in Addiction Recovery

We are excited to announce the development of a groundbreaking suite of Virtual Reality (VR) experiences, designed to enhance the effectiveness of our established online addiction recovery program, created by Dr. Stanton Peele, a renowned expert in the field.

This project aims to transform the way individuals engage with our eight core modules, including 'Self Reflection', 'Values', and 'Motivation', by integrating immersive VR technology. Research, such as a study by the University of Maryland, has shown that VR can significantly improve learning outcomes, with users demonstrating higher recall accuracy compared to traditional desktop-based learning.

Our project seeks to leverage this potential to offer a richer, more engaging educational experience.

For instance, in the 'Values' module of our program, users traditionally reflect on personal values like family, career, and health, and examine how these are impacted by addictive behaviors. For this module, our project will create a VR experience where this reflection takes a vivid form through the 'Values Bridge'. Here, users stand by a river, building a bridge to a better future by selecting values that matter most to them. Each value chosen becomes a plank in their bridge, symbolizing their journey towards a life aligned with their ideals.

Our program, unique in its development by a globally recognized addiction treatment authority, is poised to take a significant leap forward with this VR integration. We believe that by combining Dr. Peele's expertly crafted curriculum with state-of-the-art VR technology, we can offer an unparalleled approach to addiction recovery. In essence, this project represents not just an advancement in addiction treatment but a reimagining of how individuals can reclaim control over their lives through innovative, immersive learning experiences.